Trustworthy AI for Secure Future Open Networks

"Future communication systems toward 6G and beyond are expected to be open, secure and resilient integrations of different networks with the goals of overcoming the digital divide, whilst still being economically viable. This requires seamless integrations of space and terrestrial mobile systems into a uniform Network of Networks (NoN). Today's digital society involves a wide variety of networks, such as public cellular, satellite/UAV (Unmanned Aerial Vehicle), optical, WiFi and personal body-area networks. Despite the benefits in their integration for mitigating the fundamental digital divide, there remain profound research challenges in terms of interoperability, highly reliable end-to-end performances, seamless cross-network mobility, network automation, security and resilience.

In recent years, AI has been proposed as a powerful tool for automating network management and orchestration operations. In the context of future open NoN-environments, interconnected or integrated network components contributed from homogeneous or heterogeneous operators (terrestrial, space, cloud/edge hyperscale providers...) are expected to be managed through distributed AI-based network intelligence with their own local operation policies and resolve possible AI-conflicts. PhD projects on this topic will address the technical challenges of end-to-end performance optimality and consistency through harmonised AI decision-making, and open research questions about trustworthy AI for network security; for instance, how can AI accurately detect and prevent cyber-attacks in future open networks and how to ensure the AI component has not itself been attacked?"